HI-PRESTEGE Hot Isosatic Pressing of Thermoelectric Generators for energy harvesting

HI-PRESTEGE will deliver novel sintering technologies capable of producing a range of thermoelectric sintered materials with zero porosity at industrial scale. These will be applied to manufacture the next generation of thermoelectric energy harvesting devices and thermoelectric generators.